An intelligent eye testing and analysis suite for ophthalmic healthcare

AnSmart specializes in the development of intelligent mobile apps. This proposal is to investigate the technical feasibility of developing a software system that can perform visual acuity testing by designing specific games on sensor-based devices, such as Nintendo wii remote or kinect. The test results will be analyzed through a mobile app and automatically sent to hospital for record. A constant monitoring of children’s vision, such as their response to light, ability to follow a target, can help detect signs of the problems in their early life. Self-testing visual acuity through games can identify the early disease and reduce the burden of opticians and hospitals. We expect the system to be accurate and attractive. By subcontracting work with Moorfields eye hospital, it will result in a radically new, practical product for the ophthalmic healthcare market.